An interdisciplinary examination of motor skill proficiency and injury risk in female team sport athletes

The aim of this research is to examine the interaction of motor skill proficiency and injury risk in female team sport athletes using an interdisciplinary perspective. The purpose is to provide evidence-based insights to inform the development of enhanced sports injury mitigation programmes tailored to female athletes.